Third-sector organisations' representations of migrant sex work and human trafficking in Italy

PhD in This research investigates how migrant sex work and human trafficking are portrayed and described by third-sector organisations in Italy. It examines their position regarding two policy models: 1) the Nordic model criminalising sex buyers adopted by Sweden, and 2) the sex work decriminalisation model considering sex work as work adopted by New Zealand. The research focuses on the period since Europe's migrant crisis (2015). It interrogates how the international debate in favour of the Nordic or the sex work decriminalisation model takes place in the context of migrant sex work as well as human trafficking in this country. Neo-abolitionist, pro-sex work decriminalisation and anti-trafficking organisations are active in constructing, challenging, and negotiating representations of sex work and human trafficking. This study analyses how these are part of a cohesive discourse to reinforce their ideological positions and lobby for specific legal and political changes. Third-sector organisations provide an opportunity to interrogate how their positions relate to sex work, migration and anti-trafficking policies in Italy. These objectives are achieved through a qualitative methodological approach including interview methods, discourse analysis, and visual methods. This project contributes to a deeper understanding of how representations and discourse influence third-sector organisations' work, services, and funding; and how they set up ideological and political agendas, values, positions, and lobbying activities.